Merchandising Insights Solution

Project involves the creation of a merchandising insights tool that integrates retailer data, market data, and ML-based prediction and recommendation to provide retailers with timely product insights and recommendations around purchasing, pricing, marketing and allocations.

Areas of innovation focused on driving insights from large retail data sets using ML, AI, business logic and business goals.